Exploration into creating bruise resilient 'Maris Piper' potatoes

The potato (Solanum tuberosum L.) is economically important, accounting for 4% of global crop production in 2021 [2]. Potato is the third most important staple crop in human consumption, cultivated in more than 150 countries [9]. In the UK, retail sales value of prepacked fresh potatoes in 2021 was £956.5 million [3]. However, tuber bruising is a commercial challenge, because it affects flesh appearance and flavour of potatoes, reducing their marketability, and incurring an estimated annual cost of £53-87 million in the UK [2, 3, 7]. Therefore, to avoid food loss and waste bruise resilient tubers are needed.
Investigating the formation of the protective potato skin is a key area for understanding genetic variation in bruise resilience [9]. Studies related to the cellular structure of potatoes are vital for understanding bruising and response of tubers to mechanical loads [2]. The physical nature of tuber bruising is underlined by the discovery of two differentially expressed genes related to cell mechanical strength, and to the membrane detection of physical force [2].
While breeding programs have successfully developed new cultivars with superior traits (e.g. less sugar, better for processing and pathogen-, browning-, acrylamide- resistance), traditional mainstay varieties, continue to dominate production; As an alternative to conventional breeding, gene editing can enable trait improvement for these cultivars [4]. The top five varieties planted in the UK in 2020 were 'Maris Piper' (with 14.2% area of all UK-grown potato), 'Markies', 'Melody', 'Taurus' and 'Sagitta' [1].
This project is a proof of concept, which aims to identify genes that can be used to breed bruise resilient potatoes using 'Maris Piper' as model variety. Furthermore, the study will conduct research with other relevant cultivars identified in conjunction with retail and industry partners.
Main Objectives
1 Identify genes involved in bruising, via RNASeq in areas mechanically bruised,
and compare between varieties and contrasting types of bruising (pressure vs. impact). In order to produce bruised potatoes, parallel plate compression and an instrumented pendulum will be used. We will identify up to four candidate genes to knock out by CRISPR to understand their role in bruise resilience.
2 Modify the chosen genes and grow gene-edited potatoes.
We will create up to three new lines for each gene target with different mutations in 'Maris Piper' potatoes. We will target different aspects of bruise resilience, i.e. skin, membrane, and cell wall components, and bulk potatoes for potential field trials against parent 'Maris Piper' as control.
3 Compare the cellular structure of both parent and gene-edited tuber,
to better understand how the loss of the candidate genes help achieve bruise resilience. Tissues will be examined via confocal microscopy coupled with image analysis. Bruised tissue physiology (e.g. phenolic content) and geometry will also be investigated.
4 Study effects of the modification on wider potato characteristics,
meeting industry and consumer needs. The evaluation process will be developed collaboratively with industry partners, with field and storage trials looking at e. g. dry matter, respiration, sugars and texture after storage and cooking. Respiration is indicative of overall tuber metabolic rates especially starch to sugar conversion [4].